University of Sunderland and Training in Childcare Limited KTP 24_25 R4

To develop an innovative interactive learning platform, enhance teaching methodologies, and establish a robust international marketing strategy to support Training in Childcare's expansion into global markets, delivering high-quality care training programs.